ISPG/IIA Studentship: Granulocyte-mediated mucosal inflammation: the role of CLCA proteins

Technical abstract
Inflammation is a key feature of many diseases of the airway. Asthma, an example of such a disease, affects some 300 million people worldwide and is characterised by inflammation, narrowing of the airways and excessive mucous production. The cause of these responses is not fully known but the epithelium is now considered the central mediator of inflammation initiation in the airways and the granulocytes considered the major effector cells in asthma pathogenesis. In epithelial cells control of mucous secretion and inflammatory cytokine and MMP expression has been attributed to a family of proteins called chloride channel, calcium activated (CLCA). This family now consists of ion channels, channel regulators, secreted signalling molecules, adhesion molecules, tumour suppressors/promoters, accessory molecules and regulatory proteins. Mouse models suggest that increasing or decreasing the expression of one CLCA (mCLCA3) protein in the lungs can manifest or remove the asthma-like symptoms but these studies did not determine CLCA expression in cells other than epithelial cells. We have made the first identification of CLCA protein expression on granulocytes and as yet nothing is known of their significance on granulocyte function and consequent contribution to asthma.

This project will explore the role of CLCAs in granulocyte recruitment and transmigration: Inflammatory mediator release (degranulation); granulocyte apoptosis and neutrophil killing of bacteria. Mouse models of airway inflammation will be used in conjunction with ex vivo culture of granulocytes to obtain differentiated eosinophils and neutrophils. Granulocytes with shRNA knockdown and knock-in of specific CLCAs will be obtained using lenti-viral transduction. State of the art flow cytometry and confocal and two-photon fluorescence imaging facilities will be employed for protein expression quantification and sub cellular localisation, cell sorting and intra-vital, real-time imaging of granulocyte functions.